SeaweedSenseAI – Intelligent Process and Pathway Optimisation for Seaweed Biorefineries

SeaweedSenseAI is a **UK-based initiative** to make **seaweed processing** smarter, more **efficient**, and more **sustainable**. The project uses **advanced AI techniques** to explore how **small-scale lab experiments** can be optimised without the need for **trial-and-error testing**. By simulating **extraction, drying, and conversion processes** for **UK-harvested seaweed**, the platform predicts the best conditions for maximising **yield**, preserving **high-value compounds**, and reducing **energy use**.

The core **innovation** stems from the use of **graph diffusion models** and **Mixture of Experts (MoE) AI architectures**. Graph diffusion models help understand how different **processing steps** interact with the **composition of seaweed**, while MoE networks allow **specialised models** to focus on particular **algae types** or **processing stages**. Together, these approaches enable a **multi-objective optimisation** that considers **economic, environmental, and energy impacts**, helping **researchers** and **producers** make smarter, **data-driven decisions**.

SeaweedSenseAI is deliberately **lab-scale** and **UK-focused**, targeting one or two **macroalgae species** commonly harvested in **UK waters**. It combines **synthetic simulation data** with insights from existing **experimental studies**, producing practical **predictions** without large-scale **wet-lab trials**. The project will deliver a **proof-of-concept AI engine**, a **simulated demonstrator** showing predicted **efficiency improvements**, and a **feasibility report** outlining the potential for **industrial adoption**, **environmental benefits**, and **future scalability**.

The project is led by **IMPACT OF WE CIC**, a team experienced in **AI-driven process design**, **sustainability**, and **biorefinery systems**. IMPACT OF WE CIC has a strong track record in **UK innovation**, including the **OceanLink project**, which developed a **self-healing offshore mesh network** to provide **real-time environmental data** from offshore **sensors** to **onshore facilities**. This expertise ensures SeaweedSenseAI will be delivered **efficiently**, produce **actionable insights**, and offer **clear guidance** for the broader **seaweed industry**.

SeaweedSenseAI directly aligns with **Theme 2 - Seaweed Processing** by developing a **new lab-scale processing approach** that tests and optimises **UK-harvested algae**. By improving **yield, efficiency, and product value**, the project supports **innovation in seaweed biorefineries** and demonstrates how AI can **enhance sustainable UK production**, creating **high-value bio-based products** while adhering to the constraints of lab-scale R&D.

Ultimately, SeaweedSenseAI aims to **transform** the **UK seaweed sector's** approach to **processing**, moving from **guesswork** to **model-driven, predictive decision-making**. By making **lab-scale processes** more **efficient, sustainable, and replicable**, the project contributes to a **circular, data-enabled bioeconomy**, supports **higher-value product recovery**, reduces **energy use**, and provides a **framework** that could be applied to other **bio-based industries**, showcasing the potential of **AI** to accelerate **sustainable innovation** across the UK's **materials and manufacturing sectors**.